Tyre fingerprinting for rapid and cost-effective tyre model generation

Pertinent EPSRC themes: Engineering & Manufacturing the future
Pertinent EPSRC research area: Engineering design, Artificial Intelligence Technologies
Scope and context of project:
The project will develop a new method for rapid, accurate and economical tyre model parameter identification. Mathematical tyre models are used in vehicle simulations for prediction of tyre forces. Vehicle design for passive safety and the design/calibration of active safety systems like (ABS) Anti-Lock Braking and ESP (Electronic Stability Programme), all depend on the ability to simulate tyre behaviour faithfully. All tyre models include several parameters related to their structure, material and operating conditions. This project will explore the use of non-rolling, laboratory-based methods, to allow tyre model parameterisation to be carried out quickly and accurately, using standard laboratory equipment. This will greatly enhance tyre simulation capacity in the automotive industry.
Research question: Is it possible, through the combination of non-rolling, lab-based test methods and artificial intelligence, to characterise a tyre in enough detail so that a representative mathematical model can be generated for use in vehicle simulations?
Novelty: This is the first attempt to directly relate non-rolling laboratory measurements of a tyre to its observed dynamic behaviour on-the-road, as part of a full vehicle. The approach will use a unique combination of state-of-the-art modal testing techniques, friction testing and neural-network-based artificial intelligence to characterise tyres quickly and accurately.
Objectives:
1) Develop a new efficient tyre modal testing procedure with focus on tyre structural parameters that affect its handling behaviour
2) Develop a new in-situ friction testing method
3) Develop a neural network able to predict tyre behaviour based on laboratory modal test and friction test data, as well as the measured force response for several tyres
4) Validate the method using real tyre data sets